Leeds Beckett University and Dementia Forward KTP 24_25 R4

To establish evidence based, research-led services for Young Onset Dementia, strengthening Dementia Forward's capacity to deliver innovative, person-centred care and setting new standards for YOD support across the UK.